Topics Related to Sum Systems

The general theme is centred on constructions and limits of sequences of vector convergents, systems of polynomials and generating function matrices, including the application of special function theory. There are a number of possible directions within this project as there are currently many areas that are of interest from description/categorisation theories to general unifying approaches and extensions of current methodologies